High Specific Strength Very Light Alloy Fibre Metal Composites

TISICS limited are an SME that are at the forefront of silicon carbide fibre reinforced Titanium technology. This advanced metal matrix composite (MMC) material offers the same strength as steel, at a fraction of the weight. This project intends to expand on this techology to investigate aerospace and automotive applications, potentially improving fuel efficiency through reducing weights, and thus reducing greenhouse gas emissions. TISICS will collaborate with material scientists at the University of Manchester to gain further understanding of the fundamental properties of these advanced MMCs. In the longer term, the UK could benefit from new job creation for the metal composite supply chain as well as increased competitiveness for UK based advanced materials suppliers ahead of international rivals.